Optimising Atmospheric Photolysis Simulations for Climate Models

Simulating photolysis, the process whereby solar energy dissociates molecules in the atmosphere, is one of the most computationally expensive aspects of atmospheric chemistry-climate models. This bottleneck in the execution time limits the time taken for the entire model to make predictions. If the code could be optimised to reduce the execution time, predictions could be made more rapidly which could be useful for addressing a range of future environmental risks around the world. Improving chemistry-climate models could assist the study of environmental topics and help predict the progression of climate change. Photolysis is also an important process to consider for risks such as air pollution, as it directly affects health-damaging smog in cities.

The plan is to first create a standalone application which can be used as an isolated environment to develop, test and run photolysis simulations. The base code will be taken from the United Kingdom Chemistry and Aerosols (UKCA) model component of the United Kingdom Earth System Model (UKESM). Photolysis is ~20% of the UKCA model runtime and ~5% of the overall UKESM runtime. Photolysis calculations are slower at different points during the model's run. Time differences between grid points are affected by the simulated time of day, time of year, cloud and aerosol cover, etc. in the column. The objective is to reduce the execution time while maintaining the current accuracy. This will be achieved by emulation, improving code efficiency, and hardware utilisation and load balancing. Data from previous simulations on the complete model can be used to guide the development and training. Factors such as clouds, ozone, aerosols etc. will be taken and the environments can then be run efficiently offline. This separate model can then be coupled back into the atmospheric chemical model. Work in this area is currently ongoing for related atmospheric modelling applications.
A common problem with emulation of atmospheric models is error accumulation as the period of simulated time increases beyond a few days. Because important trends of climate change occur over hundreds of years, an aim of this project will be to produce stable results for long-term predictions so that the climate model can be used to its full potential. Testing will need to be robust and regular, including tests on the UKCA.
Neural networks can be applied to the problem. A recent example is a U-net++, a type of convolutional neural network, which was used by Ebert-Uphoff et al. (2021) for the emulation of a radiative transfer model, but not specifically for photolysis. It achieved a 104x speedup with varying results. The work and code are open-source and will be useful to review for this project. The U-net++ is just one example of potential neural networks which could be applied. Another option is to use a graph network because some fractions of a grid box will have cloud and others will not, but the cloud can reflect photons into the adjacent grid boxes.
Other methods will also be considered. Measured photolysis rate data under different atmospheric conditions could be used alongside geophysical information variables (latitude, longitude, altitude, time of day, cloud cover, surface albedo) to train a random forest model to emulate the observations and compare against the current photolysis code. A recent related example is from Evans and Keller (2019) who applied a random forest to atmospheric chemistry transport models as an approach to replacing numerically intensive computations.

Initially, the plan is to emulate photolysis simulations using a graph neural network, but other artificial intelligence techniques will be investigated to potentially use alongside or instead of this, such as those mentioned previously in this proposal.